The University of Northampton and MyCognition Limited

To develop, test and launch an innovative digital tool to support cognitive decline in ageing populations. The software application can be used on a persons smart device and will assess and enhance cognitive functioning and factors such as wellbeing and recovery.